London South Bank University and Enepath (Europe) Limited

To develop and implement a unique software solution to convert voice data into a digital, searchable format that meets the needs of new financial regulatory authorities.